Vehicle Electrical Systems Integration (VESI)

The urgent need for EV technology is clear. Consequently, this project is concerned with two key issues, namely the cost and power density of the electrical drive system, both of which are key barriers to bringing EVs to the mass market. To address these issues a great deal of underpinning basic research needs to be carried out. Here, we have analysed and divided the problem into 6 key themes and propose to build a number of demonstrators to showcase the advances made in the underlying science and engineering.

We envisage that over the coming decades EVs in one or more variant forms will achieve substantial penetration into European and global automotive markets, particularly for cars and vans. The most significant barrier impeding the commercialisation EVs is currently the cost. Not until cost parity with internal combustion engine (ICE) vehicles is achieved will it become a seriously viable choice for most consumers. The high cost of EVs is often attributed to the cost of the battery, when in fact the cost of the electrical power train is much higher than that of the ICE vehicle. It is reasonable to assume that that battery technology will improve enormously in response to this massive market opportunity and as a result will cease to be the bottleneck to development as is currently perceived in some quarters. We believe that integration of the electrical systems on an EV will deliver substantial cost reductions to the fledgling EV market
Our focus will therefore be on the two major areas of the electrical drive train that is generic to all types of EVs, the electrical motor and the power electronics. Our drivers will be to reduce cost and increase power density, whilst never losing sight of issues concerning manufacturability for a mass market.

Potential impact
Our vision is for a power advanced electrical power integration to be realised through an holistic approach involving both scientific through multi-disciplinary collaborations and enhanced understanding of the societal and economic impact on all stakeholders in the EV supply chain. Ultimately this will benefit everyone in the UK.

UK Companies
Reduced costs
Clearer pathways for implementing research outcomes
Enhanced supply chain opportunities
Retirement of CO2 emitting ICE vehicles
Improved Reliability and condition monitoring
Enhanced grid stability
Load managementfor reduction of peak demand
UK Manufacturers
Reduced costs
Increased IP residing in the UK
Increased demand for electric cars and electric vehicle batteries
Increased demand for renewable energy production equipment
Higher power handling capability - new building blocks
Users - Commercial and Domestic
Reduced fuel bills
Enhanced power balancing using EVs as storage Society
Reduced greenhouse emissions and enhanced opportunity for meeting future targets.
Reduced impact on climate change
Reduced potential for power outages
Cleaner urban environment due to enhanced impact of electric vehicles
Academia
New scientific breakthroughs - dissemination through journals and international conferences
Greater supply of and more coordinated approach to training young researchers - this will benefit industry and regulators
UK to become major player in the field, potential for exporting outcomes
Follow-on funding from external bodies ((ETI, TSB, EPSRC)
Enhanced collaborative opportunities
Better opportunities for technology transfer